Wireless Sensor Networks for Data-Driven Agroforestry

This is a PhD research project in Electrical Engineering. The main goal of this project is to monitor and predict in real-time the interactions from the different components of an agroforestry system and how they affect the soil and water quality as well as crop yield using a wireless sensor network, commercial sensors and novel modelling methods. In order to satisfy that aim, the objectives of the project are as follows:
1. To integrate commercial sensors capable of detecting sun exposure, temperature, water ingress, intake and discharge of nitrogen, phosphorus and other relevant compounds present in pesticides and fertilizers with wireless network capabilities based on the lowpower wide-area network protocol LoRA to enable real-time, spatially explicit and
automated detection of key input variables.
2. To use High Dimensional Model Representation (HDMR) techniques of the agroforestry land, modelled as a true ecosystem, in order to understand the main contributors to achieve high crop yield, high water quality and soil resilience, defined as our objective functions.
3. To use General Sensitivity Analysis (GSA) techniques such as the Morris or Sobol's methods or others to understand the input of each input or group of inputs to the variance of the objective functions being considered.
4. To validate the sensors, network and modelling techniques through experimental validation in the field.